Shift! Making EV charging accessible for drivers and fleets.

The business case for commercial fleets to go electric is getting stronger as technology advances reduce costs and companies search for viable solutions to growing urbanisation and environmental challenges. This has been further accelerated with the advancement of the deadline to end the sale of internal combustion engines in the UK by 2030\.

This project seeks to address several barriers to fleet electrification, particularly those with home-start vehicles, whilst also improving the guidance on installing accessible infrastructure.

Commercially, fleet electrification can lead to reduced risk from potential future regulation, and in the short term, the possibility of lower maintenance and fuel costs. Tax breaks, grants and other financial incentives also may be available to companies that convert to a zero-emissions fleet.

As a provider of charging infrastructure to councils and telematics solutions to fleets, EB is well placed to develop, test and commercialise a solution in this space and is well supported by partners Brighton and Hove City Council and Disabled Motoring UK. This project will accelerate the market, using technology to unlock constraints so that the fleet can get accurate reports of usage, energy costs and revenues, arising from the use of smart charging and operators of EV charging infrastructure can benefit from new support on accessible infrastructure.